Queen's University of Belfast and Tracey Concrete Limited KTP 23_24 R3

To create environmentally friendly jacking pipes by integrating innovative technologies and materials that contribute to better performance and carbon footprint neutrality.